Acoustic Ambient Intelligence in the Internet of Things

Audio Analytic is a company that produces software that automatically recognises sounds by means of computer analysis. As part of this compeition we will be investigating new ways to inform systems about acoustic environments.